Lancaster University and Process Instrucments (UK) Limited

To design, test and develop prototypes of an innovative electrochemical sensor for the measurement of solids in waste water and bring it to market.